Skillsplanner

The research to be carried out focuses on providing academic knowledge in the area of skills and employment to the
project as it develops to ensure a robust evidence base. It will also react to employer needs for research and seek to
develop more of a culture of research amongst the employers. It will produce short articles and provide an advisory role
which includes:
An analysis of existing research focused on solving skills problems through use of data
Access to current research on skills data
Production of written outputs to engage stakeholders in the research
Providing academic rigour to the user requirements (use cases) particularly from a training perspective
Expert advice with collaborative frameworks and scenario definitions
Thought leadership on the use of open data around skills to help solve problems
Leadership on dissemination, support for events, access to relevant networks, etc
Support on project sustainability and policy context

Potential impact
The main beneficiaries are employers, training and education providers and finally policy makers/Government. Policy
makers are key as they will help ensure the ongoing impact of the work and its sustainability through making policy which
supports the approach rather than puts further barriers in the way. We will develop an approach which recognises the
difficult financial context for many public sector policy makers and the importance of our research supporting the drive for
efficiencies.
Business Representatives
Sector Skills Councils (especially Construction Industry Training Board)
Chamber of Commerce
Key employers from the London major Projects Forum, such as TfL, Network Rail, and High Speed 2
Federation of Small Businesses
Confederation of British Industry
Construction Industry Council.
Construction Skills
Training Provider
Association of Colleges,
Training Provider Networks
London Work Based Learning Alliance
Association of Employment and Learning Providers
Policy makers/Government
Local Economic Partnerships
Local Authorities
Universal Jobmatch Service (jobs brokerage)
Skills Funding Agency
The National Careers Service
Central London Forward (sub-regional strategic organisation representing the eight central London local authorities)

How will they benefit?
The project will increase employment by matching skills to need, support the provision of relevant training to meet employer
need and reduce migrant labour thereby recycling more wages back into the local economy. In combination this will
improve the economic situation of areas as well as improve opportunities for individuals in terms of accessing employment.